Infinite groups and finite structures

There are a variety of ways to approach the study of infinite groups through finite structures such as finite quotient groups or finite subgraphs. This project will investigate some of these approaches and their connections from a geometric and analytic point of view.